Actimass Innovation Voucher

The project develops novel structural thermal flooring components (off site or on site) with increased ability to store and transfer energy in the form of heat and coolth. This is a heating, cooling and ventilation building system for new build offices, educational and domestic buildings.The system saves energy used for heating, cooling and ventilating leading to reduced carbon emmissions.